VITA

Invision360 is a UK-based software SME, led by Phil Stock (CEO and strategic oversight), Gemma Johnson (COO and programme management), and Chris Augustine (COO).

Education, Health and Care plans (EHCPs) require a significant amount of data input from disparate sources. As this is done manually, local authorities (LAs) are struggling to meet demand and issue plans within the statutory 20-week time limit. As of January 2023, 517K children in England have an EHCP, and this number is expected to increase. The pressure to complete EHCPs within this timeframe means the quality of plans varies drastically between LAs. Despite a national spend of £253M in 2022, less than half of EHCPs were issued within 20 weeks. The prolonged timescales delay the correct support being provided, particularly impacting children with special education needs and disabilities (SEND). The lack of a digital solution for quality assessment hinders LAs' ability to routinely check the quality of plans, so areas for improvement go unnoticed. Currently, less than half of carers are satisfied with the EHCP process.

Invision360 is addressing these challenges by developing a platform that automatically generates EHCPs using the relevant sources of information. This platform will be the first case-management solution to employ AI/ML and offer a quality assessment tool, improving the efficiency and quality of the EHCP generation process. Introducing automation to a currently time-consuming manual process will reduce the time spent by 50%, resulting in an annual cost saving of £85.3M, or an average of £560K per LA.

This unique and innovative solution will enable LAs to meet rising demand using fewer resources. This will ensure that vulnerable children and young people with SEND will be provided with individual plans that meet their needs and have been completed to a higher standard, fostering more positive outcomes.